University of York - EPSRC Core Equipment Award 2024

Equipment supported by this EPSRC Core Equipment Award will support researchers across core EPSRC disciplines including Chemistry, Physics and Engineering as well as facilitating interdisciplinary research across Computer Science, Environment and Biology. The University of York proposes to purchase the following items of core capital equipment through this investment opportunity:

Chemspeed ISYNTH automated robotic equipment for molecular chemical synthesis
Viavi Network Tester/UE Emulation, TM500 for industry standard testing of large scale wireless networks
Charge-Coupled Device CMOS camera for Transmission Electron Microscopy for applications ranging from bio and health materials to nanoparticles for catalysis
A 4-Kelvin Optical Cryostat for applications in material science and quantum technologies

These capital investments will underpin advances in research strengths at York which are aligned to a number of themes within the EPSRC portfolio and priorities. The capabilities included within the requested equipment items will improve research efficiency and sustainability, and benefit academics, postdoctoral researchers, PhD students and technical professionals across the University, as well as the wider user base of academic and non-academic stakeholders who use York facilities.
The items will consolidate existing and also add new capabilities to our internationally leading infrastructure, underpinning current and future research strands. The newly enabled research will bolster our leadership position in the areas supported, significantly contributing to our continuing research excellence and impact.